Grounds for Change

Britain's race to electrify our transport and heat is reshaping every street, yet open trenches slow the journey, increase costs and disrupt the lives of millions. By 2035 every new car will be electric and heat pumps installations could reach 1.5 million installations/ year.

Utilities already dig up Britain's roads four million times per year at an enormous cost financially and environmentally. Grounds for Change will investigate precise slot cutting, directional drilling, and innovative onsite spoil recycling to reduce waste and restore sites faster. This approach promises quieter, cleaner, and more affordable works with less disruption for everyone.